Rethinking War and Defence

On 24 February 2022, the Russian Federation began a full-scale invasion of Ukraine, sparking the most serious security crisis in Europe since the end of World War II. The international community has responded to the Russian aggression with a range of coercive measures such as economic sanctions, military aid, and boycotts, including the exclusion of Russian civilians from using international airspace and participating in international cultural and sporting events. Such forms of action seem the only morally and prudentially possible responses given that direct military intervention would have a high risk of escalation to nuclear war. Yet measures short of war are not morally unproblematic, as they often harm - and indeed are often intended to harm - people who are both morally innocent and unthreatening. While in recent decades a "revisionist" school of thought has emerged that has systematically challenged the traditional theory of the just war, these theorists have so far done little to explore the implications of revisionist just war theory for means of coercion short of military violence (Pattison 2018; Fabre 2018, 2022). This thesis will conduct a revisionist moral analysis of these alternative means of international conflict, which also include cyberwarfare, psychological warfare, espionage, and nonviolent resistance.

In particular, this thesis will explore how revisionism, the dominant theoretical approach in contemporary just war theory, can be applied to analyse means of defence short of war. The first four chapters of the thesis examine, respectively, how best to understand moral liability to defensive harm (McMahan 2005; Quong 2020), the moral requirements of proportionality (Hurka 2005; McMahan 2014), necessity (Lazar 2012), and discrimination (equated in traditional just war theory with the prohibition of intentional harm to civilians) (Frowe 2014). The fifth chapter, building on conclusions from the previous chapters, considers the moral permissibility of various means of defence other than direct military violence. It considers, for example, whether the harms imposed by such means can be proportionate and necessary, which people are morally liable to suffer these harms, and whether there are justifications for imposing such harms even on people who are not liable to them. The next two chapters examine, respectively, the moral significance of intervening agency (Tadros 2016), and the problem of dirty hands (Walzer 1973; Kamm 2007). Should the harms that we directly bring about be treated differently from the harms for which our action is necessary but that are actually brought about by others? Can it be permissible to violate widely accepted moral constraints if doing so is the only way to prevent great harm to innocent people? The answers to these questions will inform the next two chapters, which examine the moral permissibility of giving military aid (which will foreseeably bring about indirect harms) and of imposing economic sanctions and engaging in espionage, which might involve the violation of recognised moral constraints. The final chapter reflects on how thinking about the alternatives to war informs our thinking about war; it considers implications for international humanitarian law (Tadros 2020), and for the dispute between just war theory and pacifism (Lazar 2010).

This thesis will go deeper than any previous work in just war theory into the morality of coercive measures short of war. Because these issues are vitally important in the current war in Ukraine as well as to present and future conflicts elsewhere in the world (for example, between Israelis and Palestinians), my work will be of interest not only to moral and political philosophers, but also legal theorists, international relations scholars, historians, policy makers, and the wider public.